The University of Edinburgh and Optos Public Limited Company

To translate expertise in quantifying retinal vascular features in Optos ophthalmoscope images into software to generate clinically useful measures.